Zero Emission Power: Distributed Energy for Urban Centres with Carbon Capture Generators

**The Project**

The proposed Mormair project supports the key objectives of this funding. Mormair generators are a collaboration between Mormair in the UK and engineers at Resonant Nuteq in South Africa. This longstanding relationship has historically placed Mormair outside of scope for traditional UK based innovation loans and grants.

**The Technology**

The Mormair's modular (250Kwh Units) Chemical-Looping-Combustion (CLC) generators provide net-negative electricity for use in urban applications and achieved through 3-key output areas:

1.NetZero Electricity and Heat in a closed loop system that captures all waste streams, thus zero emissions.

2.When using Biofuel e.g. rapeseed oil, the solution captures supercritical CO2 in an atmospheric direct air capture process. 1 megawatt of electrical generation captures 7500-tonnes of atmospheric carbon annually.

3.Super critical CO2 acts as a solvent that can be used to recover rare earth materials and metals of strategic importance from coal fly-ash (a toxic environmental pollutant from coal-fire power-station waste).

**Facilitating NetZero Transition**

The Chemical-Looping-Combustion technology is a proven NetZero energy technology that provides cheaper green electricity that most effectively supports low-income families, those living in social housing, and those people living in fuel-poverty in both the UK and South Africa. A key application could be the provision of our generators in urban settings such as large-scale social housing applications working with local authorities and housing associations to provide electricity at 1/5th the current market rate and provide district heating solutions for large-scale housing accommodation.

The generators are modular, and scalable and can support direct heat and electric production used to decarbonise key foundation industries (e.g. steel/glass/ceramic) or provide stable net negative energy supply through an offtake agreement to energy providers supplying urban centres that supports management of load balancing green electricity on the UK national grid underpinning wind and solar when not producing energy. In SA power generation via the current national grid system is inconsistent with brownouts and blackouts a regular occurrence, hindering quality of life.

**Improving on Current State of the Art**

The nearest state of the art is US-based Babcock & Wilcox CLC technology. Where Mormair is developing 250kwh modular units the size of a shipping container, the Babcock solution is a 17-story power station due for completion 2035\. We achieve the same effect by deploying multiple generators in blocks at the point of use which addresses transmission issues. The biggest difference & innovative element allowing miniaturisation is Mormair's proprietary oxygen carrier.